CyberHeels by LITERALLY NEED

**Elevating Your Digital Wellbeing with Smart Shoes and Cybersecurity Education**

CyberHeels by LITERALLY NEED is a groundbreaking initiative set to redefine your digital and physical wellbeing. Offering a unique and innovative way to safeguard yourself online while enjoying the benefits of cutting-edge smart shoes.

Empowering individuals to prioritise digital wellbeing through digestible day-to-day cybersecurity education and modular wearable IoT solutions embedded into shoes for seamless integration into their daily lives. Improving lives for groups such as lone workers, nurses, women and students where education and solutions specific to them are powered by AI.

**What sets us apart?**

**1\. Personalised cybersecurity education:** We understand that cybersecurity can be daunting and potentially draining especially when conducted in a 'mandatory' setting, but we want you to enjoy whilst learning. That's why we use the power of artificial intelligence to tailor educational content to your specific needs. With CyberHeels, you get cybersecurity education that is as unique as you are. \#WeLiterallyNeedToSpeakAboutCybersecurity

**2\. Smart 'IoT' shoes:** Imagine shoes that do more than just look good; they keep you safe. This is made possible with CyberHeels by LITERALLY NEED.

**3\. Inclusion:** CyberHeels by LITERALLY NEED is designed for people from all walks of life. Whether you're a student, a healthcare professional, or simply someone who values online security, we've got you covered. Our project addresses the unique needs of different user groups, ensuring that everyone can benefit.

**4\. Fashion meets cybersecurity:** Beyond just technology, CyberHeels embraces lifestyle and fashion. We offer stylish items like t-shirts and hoodies that not only look good but also promote cybersecurity awareness in a relatable/engaging way. Our IoT shoes are designed to be comfortable and stylish.

**Why does it matter?**

In today's world, where our digital and physical lives intersect more than ever, staying safe online is crucial. CyberHeels empowers you to take control of your digital wellbeing while enjoying the convenience of wearable IoT technology. It's not just about shoes; it's about enhancing your daily life and ensuring a secure digital future.

As we embark on this exciting journey, we invite you to be a part of CyberHeels. Together, we can make the digital world safer. Stay tuned for updates on our progress, and get ready to step into a future where cybersecurity meets fashion in the most innovative way possible. Your wellbeing, both online and offline, is what drives us forward.

**We literally need to speak about cybersecurity.**